Fuwment: Retaining Global Talent through Scalable AI and Mentorship in the UK Creative Industries

Fuwment is a new digital platform that helps international students and skilled migrants build successful careers in the United Kingdom. Every year, the country welcomes hundreds of thousands of talented students from around the world. But many of them leave after graduating, unsure of how to find the right job or navigate the complex visa system. At the same time, employers across the United Kingdom are struggling to fill millions of vacancies in vital sectors like technology, engineering, and healthcare.

Fuwment connects these two needs. It gives international students and migrants clear guidance on how to find work, stay in the country, and build long-term careers. Users are matched with expert mentors who have already been through the same journey and can share trusted advice. These mentors include scientists, engineers, and entrepreneurs who hold the Global Talent Visa and are established in their fields.

The platform also offers personalised job suggestions, step-by-step support with applications, and help with settling into life and work in the United Kingdom. Unlike standard career services, Fuwment is built specifically for people who are new to the country and need tailored support to succeed.

The project has already been piloted with universities and early users, showing strong interest and impact. With further support, Fuwment can help thousands of skilled people stay in the country, contribute to the economy, and fill important roles across the workforce. It is a practical, inclusive, and forward-looking solution to one of the United Kingdom's most urgent challenges.